The transmissive critical zone: understanding the karst hydrology-biogeochemical interface for sustainable management

Potential impact
The following will benefit from this research:
1. Those living in and managing the 'research' catchment (and wider karst systems) will benefit from a better understanding of the critical zone system resilience, and threats to, its ecosystem services. This knowledge will allow them to think about how best to manage their environment and will lead to improvements in their quality of life, ensuring the fundamental needs (access to water of appropriate quality) and how to manage water resources (to also ensure sustainable soils for food provisioning), are underpinned by a useful knowledge-base.
2. The catchment managers, and those responsible for innovation, that will visit comparable UK organisations will benefit from a deeper understanding of best practise.
3. This joint research will be of benefit to NSFC, raising their profile in the UK and amongst other critical zone scientists. The skill and information exchange that will occur during this research with Chinese colleagues, ultimately demonstrating to the international scientific community, that we value sensitive environments internationally, and particularly international co-operation in research, will help consolidate each country's position as a future key research partner and particularly the Chinese National Science Foundation as a partner of choice for future co-funded research.
4. Through publication and conference activity, the SUERC AMS (NERC-recognised Facility) will receive publicity in China for excellence in novel 14C-dating approaches. They will benefit through enhanced international standing and resultant funded research collaboration.
5. The wider public, and local communities hosting the research, will benefit during the research activity through research team communication activity that meets their passion for and excites them to understand the natural world more deeply. In turn if this encourages greater interest in STEM subjects, the relevant country science base will benefit.